Hackable Instruments: Musical Interface Design for Appropriation, Modification and Creative Destruction

Digital musical instrument design presents several unique challenges in comparison to the design of most human-computer interfaces. For musical instruments, as for any tool for creative expression, the standards of success in a design are difficult to quantify, since standard HCI (human-computer interaction) metrics of accuracy and speed do not necessarily correlate with what musicians find expressive. More problematic still is the fluid and unpredictable relationship between designer and user. From the saxophone to the electric guitar to the turntable, musicians have been appropriating and even subverting instrument designs to produce music in ways the designer never anticipated. Some of the past century's most transformative changes in musical performance practice have arguably come from performers radically reinterpreting an instrument's capabilities and limitations. Digital musical instrument researchers therefore face a quandary: how can an interface be designed which embraces the user's wilful subversion of its original goals?

This project will produce a design methodology and a hardware-software platform for the creation of 'hackable instruments': instruments which embrace the performer's reinterpretation and modification. This kind of end-user (mis)appropriation is currently more prevalent among acoustic and analogue electronic instruments than digital musical instruments. The typical computer music interface is designed such that arbitrary modification by non-experts is more likely to produce catastrophic failure than interesting results. Moreover, in comparison to acoustic instruments, whose operation is easy to understand, a lack of transparency in how a digital instrument works can discourage the performer from fully exploring its capabilities.

User studies with musicians and instrument designers form the foundation of the project. The goal of these studies is to understand the exploration process musicians employ when adapting an instrument to their needs and to establish what features of an instrument design facilitate creative repurposing. In parallel, fundamental research on audio processing on embedded devices will lead to a hardware instrument platform that is robust to modification by the end user. Using this platform, several instrument designs will be created to test specific hypotheses about the factors promoting 'hackability' in an instrument. These designs will be evaluated in extended user trials which culminate in a public concert performance.

Many of the transformative changes in musical performance practice originated with the creativity of a few individuals, but their impact depended on dissemination throughout a larger community. Community-building is critically important in digital musical instrument research, and the results of this project will be publicly distributed as an open platform for instrument creation. Several initial instrument designs will be created to encourage exploration and modification, and all hardware and software designs will be released under open-source licenses. Thorough documentation will be provided to enable researchers and self-trained hackers alike to make use of the platform well beyond the duration of the project.

Potential impact
By exploring the creative contributions of musical performers to the design process and forging links among communities, this project holds benefits to several groups beyond academic researchers, both in the UK and internationally. These include:

Commercial Private Sector:

* Professional performers and composers, who will benefit from a new set of expressive digital tools. The platform resulting from this project will also give musicians greater ownership over the operation of their instruments, encouraging new forms of creative expression.
* Concert promoters and venues, who can use new instrument technology to appeal to new audiences.
* Musical instrument and audio equipment manufacturers, who can produce new designs tailored carefully to individual markets.
* Electronics manufacturers and distributors, who can develop and sell tools for musical interface creation. Open-source hardware makes the designs available freely to all, but it is also an important economic engine, as evidenced by successful companies like Arduino in Italy and SparkFun and AdaFruit in the United States. This project will help establish the UK as a major driver of the open hardware movement.

Public and Third Sectors:

* Educators, particularly at the secondary level and above, who can use musical instrument design to enhance instruction in scientific and mathematical fields.
* Independent organisations promoting STEM (science, technology, engineering and maths) to young people and underrepresented groups, by using music to generate interest in STEM careers.
* Museums, through new interactive exhibits that encourage audience creativity.

Wider Public:

* Amateur musicians, who can make use of the project tools to motivate learning and create personal means of expression.
* Students in both technical and musical fields, who can create links between scientific and musical domains to better understand both disciplines.
* Electronics and programming hobbyists, who in the past decade have formed a growing online 'maker' community devoted to creative open-source hardware design. The project will allow these individuals to apply their skills to the development and dissemination of new musical instruments. In turn, their activities building on project results will have the potential to benefit future digital musical instrument research.